The University of Bolton And Darts Corner Limited

To facilitate third party customisation of existing products and to provide a seamless interface between ordering and manufacturing technologies associated with customisation.